Medical Imaging Techniques applied to the Imaging of Continuous Flow for the Manufacture of New Therapeutic solutions

This project will develop and use medical Imaging techniques and 3D printing to support the development towards cleaner, greener processes to manufacturing novel therapeutic solutions. We will create new types of reactors that exploit high geometrical freedom and precise control of 3D printing and allow us to image the flow within these reactor unit operations.

The Centre for Additive Manufacturing at the University of Nottingham uses state of the art 3D printing technologies, including stereolithography, projection stereolithography and two photon polymerisation. Exploiting our world leading capability in manufacturing, we will use these techniques to create new, complex designs suitable for highly optimised reactors.